Wriggle - SMART Grant

Wriggle is a startup working in the digital Eat-Out industry. It is developing a prototype for a
multichannel, online marketplace on which restaurants, cafés, and bars can use reactive
pricing to responsively fill spare capacity and reduce food wastage. For end-users, Wriggle
provides time-sensitive opportunities to purchase reduced-price products from local businesses
through data-driven suggestions.
Whilst reactive pricing is a common tool to manage capacity across a variety of sectors (such
as flights, trains, taxis and hotels), the same innovation has not been applied to the eat-out
sector, even though it is a sector that sees vast discrepancies in demand based on the season or
time of day. Wriggle’s prototype will help businesses to tackle last-moment capacity (4 tonnes
of food waste per restaurant in 2014 and £$7.2bn of empty tables in high-end restaurants in
major dining cities) in a reactive manner not currently provided.
To-date, Wriggle has obtained strong proof of concept with a simple minimum viable product
(MVP), which has been successfully trialled by 450 businesses (in Bristol and East London),
who have used it to target last-moment capacity, generating 15,000 transactions, revenues of
£120,000, and a NPS of over 83 from 350 pieces of customer feedback.
With proof of market, Wriggle is now looking to obtain Innovate UK support to build a full
scalable prototype, integrating Reactive Pricing, a Customer Intelligence Platform (providing
customers with data-driven suggestions based on preferences and behaviour analysis) and a
Business Intelligence Platform (a dashboard analysing success of price-reductions based on
different criteria to support businesses).